Top quark measurements at the LHC using the ATLAS detector

The thesis will contain measurements of the production cross-section of top quark pairs produced at 13 TeV at the LHC, making use of the ATLAS detector. The measurements will make use of the full run 2 dataset collected by ATLAS until December 2018. The results will make use of state-of-the-art experimental methods and lastest simulations in order to provide the most precise differential cross section measurements.